Understanding how the amphibian skin glycome shapes the microbiome and susceptibility to fungal pathogens

The skin microbiota is the first line of defence against invading pathogens, yet our understanding of how it assembles and drives colonization resistance is limited. Accumulating evidence indicates that, as both sites for microbial adhesion and sources of nutrients, the sugar chains (glycans) present on the surface of cells are crucial in microbial colonization and persistence. For Amphibians, where the skin is not only a physical barrier but performs fundamental physiological processes from water transport to respiration, establishing a protective microbiota is critical to survival. Nowhere are the effects of compromising skin and microbiota integrity better exemplified than infection by the chytrid fungus, Batrachochytrium dendrobatidis (Bd), which has driven at least 500 amphibian species into decline or extinction. This equates to the greatest documented loss of biodiversity due to a pathogen. Determining mechanisms of Bd infection and microbial protection is therefore crucial to mitigating this super-generalist pathogen, and others.

Using the amphibian-Bd system and cutting-edge tools in glycobiology, we propose to mechanistically link host biology to microbiota profiles, pathogen invasion and microbe-mediated defence, ultimately developing a pipeline for identifying protective probiotics. Our approach has three strands:

1) We will profile the glycan population, or "glycome" (N- and O-linked glycans, glycolipids, glycosaminoglycans) expressed in amphibian skin and its secretions to determine how these differ in resistant and susceptible species. We will generate in vitro microarrays of these to represent the glycan content of amphibian skin, and we will also construct amphibian tissue microarrays (ATMAs) that enable visualisation of glycan distribution in hundreds of multiplexed samples at once.

2) Using panels of bacteria isolated from amphibian skin that reflect the microbiota's phylogenetic diversity, along with globally distributed Bd genotypes differing in virulence, we will assess bacteria and Bd binding to glycome microarrays and ATMAs. From these data we will investigate how glycan binding shapes microbial ecology in vivo; including microbial colonisation, bacteria-Bd/bacteria interactions and pathogen virulence.

3) We will use glycan microarray data and in vitro and in vivo experiments to develop a pipeline for identifying protective bacteria (probiotics) capable of colonizing, competing with Bd and persisting on a host.

This project closely aligns with BBSRC's "integrative microbiome research" area of investment and support. It will be the first to apply glycomics to amphibian skin and subsequently determine how host glycan - microbe interactions shape the microbiota and fungal invasion/defence. Development of glycome microarrays represents a major advancement in biotechnology methods, providing novel and powerful tools applicable to the study of any amphibian pathogen as well as glycan-microbe interactions more generally. As an in vitro resource, glycan microarray technologies will also provide much needed animal alternatives, leading to a reduction and replacement of amphibians in research. From a theoretical perspective, our findings will empirically determine how host traits shape microbiota assembly and colonization resistance, and will better explain how and why microbiota variation exists between individuals and species. By resolving microbial glycan binding specificities, their interactions with hosts, and their dynamics in complex communities, we will further gain novel insights into the functional properties of the microbiota. Finally, developing a probiotic discovery pipeline that goes beyond identifying pathogen inhibiting taxa, to incorporating fundamentals of invasion biology such as colonization and persistence, will not only yield tangible benefits to amphibian conservation, but also provide the blueprint for other systems, including humans.